Positioning system for Dotplot (an at-home breast health monitoring device)

At least 1 in 7 women in the UK will be diagnosed with breast cancer within their lifetime and 31 women die of it every single day. However, there is a 93% chance of survival if diagnosed early, which is why regular breast self-checks are vital. Unfortunately, women are often dependent on demonstrations, tutorials, and pamphlets, all proposing different methods. Lack of proper guidance and feedback results in non-adherence to self-checks. Many women struggle to interpret what they feel in their breasts hence deterring them from doing regular checks. Dotplot aims to eliminate the guesswork and encourage adherence to a regular routine.

Dotplot is a consumer-facing at-home breast health monitoring tool designed to help women look after their breasts with confidence. It combines a handheld device and software that is capable of reading, locating, and recording breast health data. Its patent-pending technology guides women through breast self-checks on a monthly basis and creates month-by-month comparisons of breast tissue. This helps to flag the development of abnormalities as early as possible and ensure women reach their GPs in time.

With Innovate UK's Fast Start: Innovation grant, Dotplot will be able to develop one of its core features which is locating the position of the handheld device when held against the torso and providing on-screen feedback and guidance within the mobile application.

The aim is to empower women to engage with their breast health on a routine basis and in turn, reduce the number of deaths per incidence of breast cancer.